Coherent Control and Entanglement of Ions Confined in a Microfabricated Chip

Microfabricated devices for confining atomic particles are set to feature as essential core components in a range of quantum-enabled instrumentation during the coming years. Applications of these devices are in instruments such as atomic clocks and sensors, for use in precision positioning, navigation and timing. Additionally, these chip-scale devices will also be used in quantum information science and technology, for example as a processor or a node in a quantum network. Overall, applications range from laboratory research in fundamental science to practical quantum instruments.
The UK's National Physical Laboratory has developed novel chip-scale ion traps and atom traps, which are made using advanced microfabrication techniques. A second generation of superior devices with added functionality is being tested now. The purpose of these devices is to trap strings of ions for ion-ion quantum entanglement. These will be used, together with a range of techniques in the coherent control of trapped ions, to research entangled systems and their application to quantum metrology.
This project aims to validate this platform for new technology developments using quantum physics as a core component.